Diatomic 1 Year Extension

The Diatomic Programme is a transformative initiative led by Connected Places Catapult and in partnership with Birmingham and Wolverhampton City Councils, Aston University, Birmingham City University and University of Birmingham. Year 3 of the Diatomic Programme seeks to increase innovation capacity and capability in the West Midlands' region, as well as supporting economic growth and regional development.

Through four interconnected workstreams, it empowers SMEs, strengthens global partnerships, and harnesses the region's advanced digital expertise.

At its core is the development of a cutting-edge Digital Twin platform, enabling testing and demonstrations of digital models seeking to enable secure data-sharing and 'smart Investment Zones' in Birmingham (Birmingham Knowledge Quarter) and Wolverhampton (Green Innovation Corridor).
This digital infrastructure supports SMEs in testing their digital solutions to challenges set by Local Authorities and supported by Academia, to translate research into industry applications, ultimately leading to data-driven decision-making.

Globally, the programme enhances the West Midlands' role as a trailblazing region on the world stage, building on successes like partnerships with South Korea and India from previous years. By attracting foreign investment and creating high-value jobs, it boosts international collaboration and strengthens regional innovation ecosystems.

Aligned with West Midlands' strategic priorities, it boosts innovation funding, addresses regional disparities, and strengthens R&D ecosystems, driving job creation and long-term economic resilience. Diatomic has already supported over 40 SMEs, generated £23M in co-investment, and advanced key technologies. In its third year, it aims to accelerate 10 more SMEs, develop five new Digital Twin use cases, and generate £10M in co-investment, with a strong focus on digital innovation and supporting businesses in the Black Country. By leveraging existing partnerships and fostering new alliances, the programme is creating a resilient, innovation-driven ecosystem for long-term growth in the West Midlands.